Wireless Propagation

We are developing a range of new products in the renewable energy and building control sectors. These will help reduce carbon footprints and improve sustainability. The products incorporate innovative applications of Energy Harvesting and Wireless Communication technologies providing significantly reduced costs of installation and ownership. The Technology Strategy Board (TSB) is assisting with funding to accelerate development of the products by allowing us to use external expertise.